Multi-functional fibre sensing for foundation industry process monitoring

The UK-India Distributed Sensing Network will bring together research institutes in the UK and India specialising in optical sensing and foundation industrial processes respectively. Fraunhofer UK Research Ltd will bring their expertise in multi-functional fibre optic sensing to process monitoring in the foundation industries. Establishing links between industry and academia and across disciplines, this network will seek to generate a critical mass of expertise centred around optical sensing in harsh environments that will benefit multiple foundation industries.